EXCITE - OxOX Heat Shield

"An Ultra High Bypass Ratio (UHBR) geared architecture needs to be developed to support Rolls-Royce's next generation of product offerings to be competitive in the large civil gas turbine market. Underpinning this objective is the requirement to develop the Externals sub-system element of the UltraFan® programme.
The EXCITE project is intended to address the design challenges inherrent for the Externals Sub-System that are associated with the change to UltraFan® engine architecture. This will enable realisation of the Externals Sub-System and component definitions for the UltraFan® demonstrator programme delivering a TRL6 level for the product and therefore demonstrating the enabling sub-system technology to support the envisaged UltraFan® product entry into service in 2025.
"